Advanced Contents Monitoring of Ammonia Fuel Tanks

This project aims to develop an innovative monitoring system for ammonia fuel levels in maritime storage tanks, a critical step towards ensuring the safe and efficient use of ammonia as a fuel for the shipping industry. As the maritime sector works towards decarbonisation, ammonia is emerging as a key green fuel, but its safe handling and monitoring are crucial to prevent accidents, leaks, and operational disruptions. Our project will address these concerns by creating a non-invasive, real-time monitoring solution for ammonia fuel storage tanks on ships.

The core of the project involves the development of a monitoring system that utilises ultrasonic liquid level sensors, accelerometers, and strain gauges to accurately measure fuel levels and monitor the dynamic conditions inside ammonia tanks during ship operation. The system will account for the sloshing effect caused by the ship's movement, ensuring that fuel levels are accurately tracked, even in turbulent conditions. This is crucial for maintaining operational safety, optimising fuel usage, and preventing leaks that could pose environmental and safety risks.

A key feature of this project is the integration of wireless communication technology that will transmit real-time data from the ammonia tanks to an easy-to-use monitoring platform. This platform will provide ship operators with up-to-date information on fuel levels and tank conditions, enabling them to take immediate action if any issues arise. Additionally, the system will offer valuable insights into the performance of ammonia fuel systems, assisting in regulatory compliance and safety management.

The project is being led by Coltraco Limited, an established leader in the maritime safety sector, with collaboration from Durham University. Durham will contribute expertise in ammonia testing and provide access to their ammonia tank simulation rig, which replicates the movement and conditions found on ships. Together, the team will develop a prototype that will undergo rigorous testing in controlled environments to ensure its effectiveness before being deployed in real-world maritime conditions.

By addressing key safety and operational challenges, this project will play a vital role in the transition to ammonia as a cleaner maritime fuel, supporting the maritime industry's decarbonisation goals. The system will also have potential applications beyond shipping, such as in ammonia production, part of wider supply chain, providing long-term opportunities for growth and diversification.

Ultimately, this project will not only contribute to global efforts to reduce maritime emissions but also position the UK as a leader in the development and deployment of clean maritime technologies.